The feasibility of a novel low cost, high performance, LiDAR solution for multiple markets.

The lack of a reliable low cost LiDAR with 360 degree scanning capabilities, is currently restricting the widespread adoption of this critical 3D mapping and tracking technology. Red Sensors has created an innovative LiDAR design which overcomes the challenges facing the sensor industry, to provide a low cost, reliable, 360° real-time multi-beam scanning solution for use in multiple markets. The company will demonstrate the feasibility of the design during a 12 month project funded by Innovate UK.